AMPERE – Automated Monitoring Predictive Energy Recommendation Engine

AMPERE – Automated Monitoring Predictive Energy Recommendation Engine – is a software platform which automatically takes any/all available heterogenous data and continuously mines and structures it so that predictive insight can be quickly generated so that issues can be predicted and prevented thus improving network management optimisation.